Indoor Positioning system for Factories of the future (INTERIOR)

Indoor Positioning Solution (IPS) consists of different approaches, frequency bands, and sensor fusion technologies (SFT)s. However, they are rigid and inflexible to demonstrate different Factories of Future (FoF) use cases. 6G promises to solve this issue and provides positioning accuracy of about 30 cm. As FoF is a well-controlled environment, available context and process information can be employed to improve IPS performance. INTERIOR aims to design, implement, and validate an innovative flexible IPS system that is suitable for a wide range of different use cases and powerful enough to improve the positioning capability to a range of a single digit.